Modular Bicycle Frames

Rawstudio has investigated the design and production of bicycle frames and has developed a disruptive business model and process to challenge the mass production cycle industry and close the loop to a wholly UK based process.
The model, whilst being design led, also involves online bespoke ordering , high-value customised rapid manufacturing, local production and design for disassembly, modularity and repair.